Translation in Non-State Cultures: Perspectives from Wales

The Network 'Translation in Non-State Cultures: perspectives from Wales' aims to foster and facilitate research on translation in Wales from a cultural, historical and theoretical perspective. By promoting these areas of research development and raising awareness of their beneficial potential for translation practice and policy making in Wales, this project aims to address the lack of correspondence between the expanding Welsh translation industry and the scarcity of research in this area, particularly on issues that go beyond language and cultural policy.

Whereas questions such as Bible translation and late twentieth-century translation and interpreting practices have received some attention, there is a shared critical perception that the main theoretical debates of the discipline of Translation Studies have not been brought to bear on the Welsh context, and similarly, that potential Welsh contributions have not made their mark in this discipline. The Network will address a series of interrelated research questions, aimed at bridging these interdisciplinary perspectives, which will fall broadly into the following two categories:

1. Historical perspectives:

a) How can we further understand the role and function of translation in Wales across history?
b) What would be the possible contents and contours of Welsh-language translation theory and how could we bring this body of writing to the attention of a wider audience through translation and critical discussion?
c) To what extent have translated texts been intrumental in the historical formation of Welsh culture as historically fluctuating between nationhood and mediation?

2. Contemporary perspectives:

a) Can certain translation-related practices developing in contemporary Wales be understood as reactions to, and effects of, legislated bilingualism in the country?
b) Can certain emerging attitudes to translation in Wales be understood in the context of non-state cultural and political dynamics?
c) How can we assess the symbolic role of translation-related institutions and organisations in Wales and what definitions of translation have been promoted by them?

Potential impact
The Network will be committed to public engagement and to communicating its activities and outcomes to both academic, non-specialist and practitioner audiences, within and beyond Wales. This is demonstrated in the Network's dissemination plan:

1) Academic audiences will be reached via three key outputs -to be disseminated in different disciplinary fields (translation studies and Welsh studies) and in two languages (English and Welsh). These will include: (a) A guest-edited Special Issue of the top-ranking journal 'Translation Studies' (Routledge), which will be the first English-language monographic study on translation in Wales; (b) One English-language article published in the leading journal in Translation Studies 'The Translator'; and (c) One Welsh-language article published in the Welsh-language peer reviewed journal 'Llen Cymru'.

In the long term, the Network is also intended as a starting platform for a major research output by the PI's: a single-authored monograph entitled Translation in Non-State Nations, to be included in the series 'Translation Theories Explored' of the leading academic publisher in translation studies, St Jerome. This is a highly popular series with both researchers and students in Translation Studies. A volume on the theme of translation in non-state cultures would set the critical parameters for any future research in the field, at a time when unitary relations between state structures and language(s) are being more debated than ever.

2) The network will seek actively to reach and incorporate non-academic audiences via the following activities: (a) active dialogue with media outlets in Wales and the UK, with which the PI, Co-Is and most network members have closely liaised through their own activities. This will include a co-authored feature article to be included in the magazine Planet: The Welsh Internationalist, a quarterly English-language cultural and political magazine which has often been attentive to questions of translation in Wales. Individual network members will contribute reviews about translation-related themes in the Welsh-language magazines Taliesin, Barn, and Tu Chwith; (b) the creation of the Network's dedicated website, which will include information on news, events and resources related to the network's theme, as well as all video material derived from the Network's events. Video recording, web broadcasting and 2.0 coverage of the Network's events will unlock the full value of its impact potential;
(c) the Network will be represented at one of the partner Universities' stands at the 2012 Eisteddfod (in the Vale of Glamorgan). The national Eistedfod festival attracts an average of 160,000 people annually and it will therefore provide an invaluable platform in which to host a thought-provoking a stimulating event related to the Network theme.

Close collaboration with the Network's non-academic partner (Cymdeithas Cyfieithwyr Cymru [The Association of Welsh Translators and Interpreters]) will mean that its events and outputs will be publicised widely among their membership (ca. 350 Wales-based translators and interpreters). Members will be particularly encouraged to attend both of the Network's public events (conference panel in July and two-day international conference in late August) as part of Cymdeithas' workshop series on professional development for Wales-based translators and interpreters. The Network's website will be hosted at Cymdeithas' server and will be maintained beyond the duration of the Award.